Exosome biogenesis and organelle trafficking in neurodegeneration.

Intracellular transport pathways are fundamental for cell structure and function. Due to their longevity, complex morphology (long axonal and dendritic extensions) and requirement to maintain synaptic transmission, neurons are heavily dependent upon intracellular transport. Consistent with this, defects intracellular transport are directly linked to common forms of neurodegeneration. For example, altered function of the Rab activating protein C9orf72, a regulator of intracellular transport and subject of this project, are the major cause of genetic motor neurone disease (MND) and frontotemporal dementia (FTD).
This project will investigate how intracellular transport impacts neurodegeneration with the below aims:
1. Identify transport pathways controlling exosome biogenesis and secretion in neurones.
2. Investigate transport defects in C9orf72 deficient motor neurones.